cybersecurity11

As a growing company we are concerned that our systems and security processes may not be robust enough to protect our company an customers from cyber security attacks. A such we need specialist assistance and believe that the cyber security funding would help us resource a cyber security expert. We appreciate that cyber security is an ongoing challenge and if our application was successful this would change the way we operate for the foreseeable future